Project NOBLEMAN: NOn-round BLank for bEverage can MANufacturing

As a major UK manufacturer and exporter of equipment for the can-making industry, CMB Engineering has been a real success story in recent years. This project will allow them to look at the best way to design and manufacture future generations of can-making machinery by reducing material wastage and reduce scrap in the manufacturing process.